homeBRU, the development of a 3kWe microCHP unit (GDL)

This project aims to develop a novel domestic scale, micro combined heat and power unit
(mCHP) able to provide low carbon heat and electrical power to the individual household.
mCHP is a cost-effective building level technology that forms a central part of the
government's plan to decarbonize the economy whilst providing affordable warmth. The
present technology serves as a “like for like” replacement for the conventional condensing gas
boiler within both the new build and retrofit market suitable to houses and flats.
It will offer the user significant reductions in running costs and reduce the carbon footprint of
the household. It works in synergy with other renewable and low carbon domestic energy
forms (PV, heat pumps etc.)
As part of this project, we will develop and prove the key technological components of the
mCHP unit. Central to the combined power cycle are the high efficiency turbine /
compressor units and the use of novel bearing and generator technologies. Their design will
be optimised to maximise payback to the user whilst offering significant carbon abatement
and reduction in energy use. This requires careful balance of minimizing capital /
manufacturing costs and maximizing the energy yield.